Optimal Public Health

Health in cities can be improved when people are empowered with reliable and actionable insights. Optimal Public Health empowers individuals, specialists and organisations to make healthier decisions about individual health and understand better how to prevent health risks and improve wellbeing by making better choices about where to live, work, commute and spend time. Optimal Public Health provides a simple interface where individuals can find how they can improve their health in relation to the areas they live, work and commute, while specialists (doctors, urban planners, authorities, NGOs) can make high-quality and geolocalised decisions that can improve public health.